First UK-China Particle Technology Forum

This proposal seeks to obtain funding for partially supporting the first UK-China Particle Technology Forum (1-3 April 2007) initiated by the investigators in collaboration with the Particle Technology Subject Group (PTSG) of the Institution of Chemical Engineers (IChemE) and The Particle Characterisation Interest Group (PCIG) of the Royal Society of Chemistry (RSC), supported by a number of industrialists representing various industrial sectors. The aims of the UK-China Particle Technology Forum are to enhance communications between scientists and engineers from both academic institutions and industrial companies of the two countries, to establish a platform to foster new and substantial collaborations, and to identify and address common challenges in the area of particle technology.The UK-China Particle Technology Forum is timely and aligns very well with the government strategies to establishing a partnership in various areas including education, energy, environment, aerospace, e-science and drug development, where particle technology plays key roles.